Modelling engine for Net Zero home efficiency retrofits

Home Energy Foundry uses specialist financing and a prefabricated supply chain to accelerate deep efficiency retrofits. Their goal is to enable healthy and low cost homes, and the most carbon and cost optimal pathway to decarbonise our home heating. They will use the Innovate UK Net Zero Living Digital funding to build out their core technology, which uses synthetic dynamic modelling dataset and statistical methods to accurately underwrite the impact of retrofits.